The University of Huddersfield and The Forget Me Not Children's Hospice Limited KTP 24_25 R1

To ensure the long-term sustainability of Forget-Me-Not Children's Hospice through the development and implementation of an innovative, organisational business transformation framework, "The Forget-Me-Not Blueprint". This will drive our transformation to become a learning organisation and position us as a pioneering knowledge leader in the children's hospice sector.